Green Bioactives: commercial acceleration of a sustainable production platform for bioactive ingredients utilising cultured plant cells

Green Bioactives, a University of Edinburgh start-up, have developed innovative strategies to produce plant-derived natural products utilising plant cell culture with full freedom to operate. These technologies can significantly improve the yields of target natural products in cultured plant cells. This technology platform can be employed to produce high quality natural product ingredients for the cosmetic, pharmaceutical, food and agricultural industries. An ICURe funding award to Green Bioactives provided invaluable market intelligence. Green Bioactives is currently engaged with leading companies to provide natural product ingredients for their respective product ranges.